Mobilising Cultural Heritage towards Environmental Education: A Focus on Indonesia

This project takes an interdisciplinary and participatory approach to bring Indonesian cultural heritage to the fore in the fight to mitigate and adapt to climate change. Indonesia is in a particularly fragile position: its reliance on fossil fuel energy as well as its continued deforestation position the country as one of the major carbon emitting markets. Yet, Indonesia's peculiar geography - it is the largest archipelago in the world - also render it extremely vulnerable to climate change, by means of rising sea levels and increased rates of flooding. These elements suggest that there is a strong need to work towards alternative solutions for Indonesia to embark on a transition that is both just, inclusive, and locally effective.
This project contributes to that aim by considering how cultural heritage can be meaningfully embedded in educational resources for Indonesian primary schools. Presently, climate change, sustainability and environmental education are in the process of being included in the national curriculum. To support this, the Ministry of Education is working to produce a policy that would offer guidance around how to do so. However, most of the educational resources available globally tend to originate from Western, Educated, Industrialised, Rich, and Democratic (WEIRD) countries. Although valid forms of introducing climate change scientifically, they present limitations in how they encourage individual lifestyle change, and collective climate actions. As a result, there may be a disconnect between what these resources aim to achieve, and uptake from a population that is culturally distinct from the West. Addressing this disconnect, this project brings cultural heritage organisations into the equation by identifying, (re)reading, and embedding cultural resources into/for climate change education effectively.
With more than 1,300 ethnic groups, 700 languages, and the interweaving of culture and religion in everyday life, Indonesia's religious-cultural heritage is both rich and contemporarily relevant, and can offer discursive resources for effective climate policy, mitigation, adaptation, and education. With this in mind, this project brings together local cultural heritage organizations and primary schools to collaborate towards shaping a climate change education that is:
(a) place-responsive and locally relevant, drawing upon contemporary ecological (re)reading of local religious-cultural heritage to address local climate impacts;
(b) co-designed and co-produced with relevant stakeholders (i.e., cultural sectors and schools) from different parts of Indonesia; and
(c) contributing to international humanities and educational research at the intersection of cultural heritage, climate change, and education.
The findings developed will be turned into policy-ready insights and into a collection of resources for practice. This way we will ensure that the important role played by cultural heritage can inform both policy making and educational practitioners, aligning top-down and bottom-up approaches to climate change education in Indonesia.